Zero Energy Distributed Micro Pumped Hydro

There are frequent times when the UK's national grid needs extra help to cope with demand when all the

kettles across the UK go on at the sametime and there is no wind for all the wind turbines.

Using Water Powered Technologies Ltd range of patented water pumps, networks of lakes, ponds and

reservoirs can be filled in times of flood or excess rain and then automatically discharge water into turbines to

generate totally zero carbon electricity as and when required.

These distributed micro pumped hydro networks can help provide refuge for wildlife and extra water for

farmers in time of drought offering wide benefits beyond being the fastest provider of electricity to your home

and a dependable as well as totally renewable store of energy for the entire UK.